University of Northumbria at Newcastle and Hart Biologicals Limited

To develop a Warfarin and DOAC (direct oral anticoagulant) test device for monitoring of patient drug levels with optimal quality and precision analysis, using a simple user interface, at a competitive price.